OffPeak!

Offpeakluxury is proud to represent some of the finest luxury hotels in the UK & Ireland. We offer luxury short breaks to some of Britain's most popular destinations, including Bath, Cotswolds, Lake District, Yorkshire and Devon.

Country house hotels, manor house's, boutique townhouses, castle's and village inns, are just some of the styles of luxury accommodation on Offpeakluxury. Many of these exclusive hotels have four poster bedrooms, suites and jacuzzi's available.

You can book any hotel break through our secure online booking system.